Kynurenine-3-monooxygenase inhibition as a novel therapeutic strategy to enhance islet cell viability and improve outcomes of Islet Transplantation

Pancreas and islet cell transplant has transformed the treatment of people with diabetes since it was introduced 20 years ago. Islet transplant is done by separating the insulin producing cells (islets) from the pancreas donated by an organ donor, checking the islets for health, and then injecting them into the liver bloodstream of the person getting the transplant. Islet transplant is a lower risk procedure than having a whole-organ pancreas transplant and can be a life-changing, and sometimes a life-saving therapy, for people with diabetes who are on insulin, but who have lost awareness of when their blood sugar goes too low. Whole-organ pancreas transplant is still very helpful, and is usually performed as part of a combined kidney and pancreas transplant for people whose kidneys have failed due to their diabetes. A combined kidney and pancreas transplant can dramatically increase the length and quality of someone's life. However, despite the success of pancreas and islet transplant there continues to be a shortage of suitable pancreas organs for transplant.

In my project I am going to do research to improve the outcomes of islet cell transplant and whole-organ pancreas transplants by using new medicines that block inflammation and prevent cell damage during the transplant process. Our aim is to improve the outcomes for people getting one of these tranplants, but also to increase the number of people who can have a transplant, by reducing the number of pancreas organs that are too damaged to be safely used. I am going to research several ways of improving this, including using a special machine to provide the donor pancreas organ with essential nutrients and oxygen that it needs. I am also going to use newly developed medicines that block pancreas inflammation that can be added into the fluid that is used to prepare the pancreas for transplant.

If successful, my research is going to improve the lives of people with diabetes who are having an islet transplant or a pancreas transplant, by making the cells and organs healthier when they are put in. We will also increase the number of people with diabetes that can have a transplant, by improving the health of the available pancreas organs.

Technical abstract
Severe hypoglycaemic unawareness is a life-threatening and debilitating manifestation of diabetes mellitus for which pancreatic islet cell transplantation is the treatment of choice. Because islet cells are very susceptible to hypoxia, the viability of isolated islets is significantly impaired and pancreases with prolonged cold ischaemia are often discarded. There is therefore a pressing and urgent unmet need to discover novel therapeutics that improve islet cell yield, viability, and function. This project proposes to evaluate a new class of small molecule enzyme inhibitors that target kynurenine monooxygenase (KMO), a mitochondrial outer membrane protein and critical gatekeeper in the kynurenine pathway of tryptophan metabolism that regulates inflammation and immunity. KMO inhibitors have been shown to protect against systemic inflammation and organ failure in experimental pancreatic inflammation. I aim to evaluate the efficacy of KMO inhibitors to prevent organ injury during hypothermic oxygenated machine perfusion of the pancreas. Donor human pancreases that are not being transplanted (usually due to capsular damage) will be used to assess the efficacy of KMO inhibition to reduce pancreas inflammation and tissue injury during whole organ perfusion preservation, and measure the effect of KMO inhibitors on islet cell isolation yield, viability and function.

This Clinical Academic Research Partnership is built on the strength of both partners. Andrew Sutherland, is Clinical Lead for Pancreas Transplant in Scotland, and has strong clinical and research background in hypoxia research and organ perfusion technologies. Professor Damian Mole is an MRC Senior Clinical Fellow, whose laboratory has focused on KMO inhibition as a therapeutic strategy in systemic inflammation and in the protection of organ injury for 15 years, and who has co-developed a portfolio of best-in-class KMO inhibitors with GSK through a Discovery Partnership with Academia.